Evolution-guided engineering of enhanced photosynthesis

Photosynthesis is the biological reaction which converts gaseous CO2 and sunlight into the sugars which are used to support growth and development. However, despite the central importance of this process, the type of photosynthesis utilized by the vast majority of plants and agricultural crops (called C3 photosynthesis) is typically inefficient. In this D.Phil project, I will identify and test strategies to improve the photosynthetic performance of C3 plants using evolution as a guide, by exploiting the natural variation which exists in photosynthesis and photosynthesis-related traits across the plant kingdom. This goal will be achieved through completion of both exploratory and applied aspects of this project.

In the exploratory phase of this research, I will study how photosynthesis has been evolving during the diversification of land plants by interrogating publicly available datasets in the context of the plant phylogenetic tree. Specifically, I will first elucidate the evolution of the principal CO2-fixing enzyme in photosynthesis ribulose-1,5-bisphosphate carboxylase/oxygenase (RuBisCO), which is widely acknowledged as a crucial bottleneck to photosynthetic efficiency and thus represents a crucial area of interest. I will then investigate the evolution of a broader array of anatomical, ultrastructural, biochemical and physiological traits which are related to plant photosynthetic performance. In combination, this research will provide a core understanding of the mechanisms by which photosynthesis is evolving along the major plant clades and will help elucidate the constraints on these processes. Whilst interesting from a fundamental perspective, this mechanistic understanding gained will also be invaluable in inspiring targets for crop improvement (both within and outside of this specific project).

Next, in the more applied aspect of this work, I aim to optimise the biochemical CO2 fixation pathway as a means to increase plant photosynthetic rate. To achieve this, I will first identify a small number of sequence changes which have naturally evolved in enzymes of this pathway (including RuBisCO), and are associated either directly or indirectly with increased flux through this scheme. This task will be undertaken using a number of bioinformatic tools, including ancestral state reconstruction, machine learning, and selection analysis. Mutations thus identified will be introduced into enzymes from agriculturally important crops, and the resulting enzyme variants will be tested for improved function using in vitro assays. If time allows, promising sequence changes will then be engineered in plants using site-directed mutagenesis in order to examine whether an improvement in photosynthesis can be achieved. If successful, this technology will ultimately serve as a precise means to enhance the productivity and yields of agricultural crops.